Enhancing chemical and material characterisation capabilities underpinning sustainable technology development

With this funding we will enhance critical, cross-disciplinary capability in surface metrology and spectroscopy at the University of Bath. Specifically, we are looking to invest in two multi-user instruments:

New 5-axis 3D optical profilometer
Refurbishment of existing 400 MHz NMR spectrometer
The optical profilometer has transformative potential to advance material design, characterisation and manufacturing. The state-of-the-art (5-axis 3D) profilometer will measure 3D surface features such as a sample’s surface roughness, topography, flatness, curvature, pitch, step heights, and lateral displacement, creating detailed measurements and 3D images of the sculpted engineering surfaces with extremely high (sub-micron-level) precision. The proposed system is capable of scanning and characterising microscale features on large samples, and the 5-axis functionality with high depth ratio further expands the standard applicability of the technique. It will enable characterisation of sculpted surfaces with high aspect ratios and edges, and those with reflective surfaces, generating unparalleled 3D data for further analysis, and filling the gap between traditional optical microscopy, atomic force microscopy and scanning electron microscopy. We will also use the optical profilometer to perform ‘before and after’ comparative analysis to show areas of wear, micro fractures, fatigue areas and surface integrity analysis after an activity cycle. The device has ‘ready to go’ project applications covering precision manufacturing and engineered surfaces, micromechanical systems, thin film devices, micro-fluidics channels, aerospace and mechanical engineering components, electrical components and biomedical devices.

Upgrade of the outdated 400 MHz NMR spectrometer will provide access to the newest analytical methods, and dramatically improve throughput for this ‘workhorse’ liquid-state NMR. NMR characterisation is typically the first step in chemical characterisation, giving a rapid overview of chemical composition and larger structural forms within a liquid sample. This molecular structure analysis is achieved by observing and measuring the interaction of nuclear spins with radio waves in a powerful magnetic field. Bath has a range of NMRs, constantly in use by researchers spanning the chemical and life science domains. The upgraded NMR will allow for state-of-the-art high resolution open access use and include a new probe, acquisition PC and latest software.
It is crucial to research progress and delivery that our researchers have access to the latest technological developments and characterisation techniques. These two investments will benefit a very wide range of Bath researchers and students, ensuring their familiarity with cutting-edge technology and methods, and enabling these to be transferred and used when working in industry. Bath hosts 13 large PhD training programmes, many of which will use these two instruments. Two specific examples include: the EPSRC Centre for Doctoral Training (CDT) in Sustainable Chemical Technologies: A Systems Approach, awarded in late 2023, which will train over 60 PhD level scientists and engineers to become tomorrow’s leaders equipped to deliver UK and global needs for achieving sustainable development, and the NERC funded RED-ALERT CDT which will have 47 PhD projects starting over the next 4 years, developing digital aquatic environmental health real-time monitoring systems. The vast majority of these students will use one or more of these new instruments, and thus benefit directly, as well as provide a conduit to broader societal benefit as they take their knowledge and skills further in their careers.